TRIP: Training in Translational Protocols for Minimal Invasive Diagnosis and Therapy in Pancreatico-biliary Cancers

The overall aim of the project is to strengthen the strategic partnership of the University of Medicine and Pharmacy Carol Davila Bucharest (UMFCD), Romania, one of the Widening countries, with two internationally-leading counterparts at the EU level (Region H - Copenhagen University Hospital Herlev, Denmark and University College London, UK), to enhance networking activities among these institutions and to combine their skills and competences in the field of minimal invasive endoscopic interventions in pancreatico biliary diseases. Translated expertise, in the form of training and educating early-stage researchers (ESR) in the field of minimally invasive endoscopic interventionsis needed to increase the number and quality of innovative services at UMFCD and its clinical affiliated hospitals. The proposal is the result of a long-standing collaboration and joint multicentric research projects performed by the partners of the consortium. Thus, in the past 20 years, there was a sustained clinical research activity in the field of minimally invasive endoscopic procedures, supported by various national and international grants of the key persons involved in the TRIP proposal. One of the key WPs of the TRIP proposal is represented by a multicentre protocol for a research project on pancreatic organoid cultures derived from endoscopic ultrasound guided fine needle biopsy (EUS-FNB) specimens with consequent pharmacotyping, used for personalized therapy of pancreatic cancer patients. The project partners will thus transfer their expertise to UMFCD with an emphasis on PhD students and ESRs. This knowledge transfer and capacity building will be achieved through joint research activities and academic collaboration, enhanced staff mobility, education and training activities, workshops, summer schools, and dissemination events. Last, but not least, one of the concrete deliverables of the TRIP proposal is represented by the upgrading of the research management unit at UMFCD